Buyer-designed reusable innovative surface

Italian plaster veneer is an innovative tactile surface that's a functional and sustainable option to decorative plastering. This unique product solves many functional problems while empowering the buyer to co-design and re-use, making luxury simple.

Inspired by Italian fresco techniques, our murals are handcrafted with authentic Italian plaster in a range of highly artistic finishes that can be created by a buyer. Buyers can choose from a selection of design elements online. Versatile in its use, it can be applied to any solid surface with a wallpaper adhesive, though, unlike wallpaper, it can be removed, and repurposed, offering life-long value.